University of Northumbria at Newcastle and Integrated System Technologies Limited

To develop a ubiquitous fast bi-directional LiFi system that can be commercially deployable in indoor environments for a wide range of consumers.